Multi-body Hypersonic Aerodynamics

The overall aim of the research is to investigate what are the aerodynamic interference characteristics, at hypersonic speeds, that are likely to adversely affect multibody separation. The research encompasses experimental and computational elements to evaluate the aerodynamics of multibody separation. Experiments using canonical configurations in the Cranfield hypersonic gun tunnel will statically represent the multi-body aerodynamics. The computational work will use Cranfield's high-order UCNS3D code to simulate hypersonic multi-body aerodynamic interactions and coupled trajectory modelling.